Mushroom and beetle symbiosis as the foundation of a circular economy.

Mushrooms and Beetles as foundations of a circular economy.

Polyspore looks to create a blueprint methodology for the development of an integrated mushroom and beetle farm, processing waste wood and other fibrous materials into high quality nutritious food, natural fertilisers and composts. Our exemplar farm will use circular economy production processes following the principles of designing out waste and pollution, keeping products and materials in use, and regenerating natural systems.